A tribunal for science: Reading Georges Canguilhem through his archives

The current coronavirus pandemic demonstrates that science and politics are intrinsically intertwined.
While political strategies often seek legitimation in scientific claims, science is increasingly accepted or
denied based on political views. A philosophical inquiry seeking to understand this relation must answer
some fundamental questions: Is science an autonomous activity? What is the value of scientific truths?
Can science be ethically and politically judged for its impact on human lives?
My research will address these questions through a reappraisal of Georges Canguilhem's history of
science, whose purpose is to reveal the role of socio-political values in the formation of scientific
concepts and retrace the process through which they acquired their autonomy. Furthermore, by
conceiving science as an activity that constantly questions its own results, Canguilhem shows the
historical nature of the validity of scientific truths, which he calls 'the most recent errors'. Therefore,
rather than the progressive accumulation of discoveries, science is the temporary result of a constant
rectification of scientific knowledge. Lastly, through a vitalist definition of life as the living being's
unconscious creation of ways to relate to its environment, Canguilhem grounds an ethical critique of all
processes of normalisation (including scientific ones) which impose on humans a unique norm that limits
them in the expression of their creative potentialities.
Since many of Canguilhem's writings were published in obscure outlets, the development of his ideas has
become clearer only recently, thanks to the still ongoing publication of his complete works. However,
scholars have continued to overlook the ethical critique at the heart of his history of science. Through the
analysis of some of these neglected texts, and of further unpublished archival material, I will explore the
role of Canguilhem's critical vitalism in his history of science, thereby elaborating a philosophical-
historical method to address and ethically evaluate contemporary relations of science and politics.